HEALTHLINX Digital Health System

Healthlinx is a multi-level data processing tool which allows individuals to monitor and influence their own physical and mental health, including signs, symptoms, test results, medications, therapies and lifestyle choices, all in one place.

Patients are able to input prescribed or recommended interventions from any number of health practitioners, in addition to any self-prescribed remedies which they believe are relevant to their health. Healthlinx allows them to track how these interventions and choices appear to influence their perceived signs or symptoms. If they choose, they can feed this information back to participating healthcare practitioners who are able to offer professional interpretation and modify further treatment or recommendations accordingly. Each individual is able to select specific permissions about how their data is used, in order to give autonomy over how their health care is managed.

Health practitioners across a wide range of disciplines can use the Healthlinx platform to engage with their patients and track sign/symptom response to their prescribed treatments and recommendations. This provides an opportunity for clinicians to monitor the effectiveness of their interventions in any given patient group. In turn, it allows them to modify treatment plans and improve outcomes over time, as well as contribute to the emerging evidence-base for new treatments and therapies.

Healthlinx can be used to engage both medical and non-medical practitioners from mainstream and complementary medicine fields in a collaborative approach towards patient-centred healthcare. It is designed to allow the individual to take control of their own health by monitoring how changes in lifestyle or treatment regimes affect individual health parameters. Engaging with trusted practitioners through Healthlinx enables each person to learn how to manage their own physical, mental, spiritual and emotional well-being through their preferred methods, thereby giving them the opportunity to control how they reach their personal goals for optimum health and longevity.